Heriot-Watt University and Route Monkey Limited

To develop a novel,scalable, online vehicle-routing system for the fleet market and a software system for handling a wide range of non-standard fleet-related logistics tasks incorporating recent developments in multi-criterion and scalable optimisation.